Protocol for SI-traceable validation of methods for biomethane conformity assessment

The conformity assessment of biomethane requires further standardisation in order to support Europe’s green energy future. The overall EU target for Renewable Energy Sources consumption by 2030 has been raised to 32 % in the RED II directive [Directive (EU) 2018/2001, 2018]. This project will deliver accessible traceability to the stakeholder community by developing efficient and effective methods for the preparation of traceable gas transfer standards for the performance evaluation of biomethane monitoring systems. Using these, a robust performance assessment protocol will be developed and validated in order to benchmark and characterise analytical systems (e. g. gas analysers). The outputs, including trial applications, will be directly fed into standardisation development. This project will bridge the gap between previously developed primary standards and the industry’s need for accessible, traceable performance evaluation against a validated protocol.